Studying Star Formation in the Centres of Nearby Spiral Galaxies

The aim of this investigation is to probe the molecular gas properties within the central region of nearby M83, and to compare this with observations of the Milky Ways own Central Molecular Zone.